Operadic homology and functor homology

This project lies in algebraic topology and homotopical algebra. It studies approaches to
dihedral (co)homology and related homology theories. The aim is to compare the various
approaches in the litterature and to extend these, where needed, to suitable infinity
versions of algebras. The approach taken is likely to involve tools from operads and
from functor homology. It should give a conceptual framework where properties such
as homotopy invariance are built in rather than a matter of checking formulas. The
algebraic structure of these (co)homology theories will also be investigated.